Bridging funding for EDELWEISS/EURECA

The nature of the dark matter in the Universe is of scientific and general public interest. Understanding what the majority of the matter density is would advance mankind's knowledge and satisfy everyone's desire for understanding the world around us. This grant will allow us to participate in the upgrade of the EDELWEISS experiment, a dark matter search located in the Modane underground laboratory in a road tunnel between France and Italy.

Potential impact
This grant allows UK researchers access to the EDELWEISS experiment and its data.